Life in Cold Places: The habitability of ices on Earth and icy moons

The cryosphere constitutes a substantial fraction of the Earth's surface. Yet we still know very little about the behaviour of ices and their habitability. Furthermore, ices have become of enormous interest in the extraterrestrial context. Salts of diverse composition have been detected on the surface of Europa, Ceres and in the icy plumes of Enceladus. It is suggested that large bodies of liquid water may exist beneath the surface of these icy bodies. Major questions about these ices
include understanding the phase behaviour of cryogenic materials, the composition and chemistry of these materials and their influence on biological habitability. The chemistry and freezing history of extra-terrestrial fluids will control the composition and distribution of salts on the surface of icy bodies and the implications of their capacity to support life. On Earth, the freezing behaviour of salt
water influences sea ice and is important for life in arctic and Antarctic environments, linking directly to NERC priorities.
This PhD aims to understand how the chemistry and geochemistry of novel icy solutions and ions influences biological molecules, microorganisms, and thus the theoretical environment for life in icy moons. It will involve biochemical and microbiological experiments and will suit a bioscientist. You would join the group of Charles Cockell interested in extremophile microbiology. The project builds on substantial technical and laboratory capabilities in the Schools of Physics and Astronomy (cryo-SEM, Linkham stage), Geosciences (CT) and chemistry (2D XRD on frozen ices)